Employee Welfare & Business Risk Management - COVID & Beyond

The rail industry comprises of various companies with employees distributed over a wide geographic area.

Train based staff travel many 1,000s of miles everyday, others are required to service the public or work in large clustered groups (such as track side maintenance; operational control; ticket offices; etc). Each group potentially comes into contact with 100's / 1,000s of people each day across the breadth of the country. The very nature of the transport industry means that all front line employees are at high risk of contracting communicable diseases. There are no adequate systems for (i) monitoring & risk managing employees diagnosed with COVID from an employers perspective; (ii) providing decision makers with real-time situational data to support informed and timely responses.

We will produce a mobile phone & desktop tracking dashboard that provides real time tracking of employees, in accordance with GDPR and ensuring anonymity, until such time as a potential health and safety issue has been identified. The tracking provides real-time proximity tracking with any other employees using the system & being logged \[date, time, location & train journey data\]. This will deliver management information to rail business decision makers to facilitate more informed decision making, through pattern recognition and likely infection rate projections and in the event of any employee(s) succumbing to COVID. This is especially important in confined, mission critical, spaces such as operational control centres.

In the event of any employee(s) being diagnosed with COVID the system enables, accurate tracking of the impacted employee(s) prior, during & whilst recovering at home / self-isolating; accurate data on other employees that may be impacted & hence, help prioritise a response such as targeted COVID testing. Real-time data analysis & reporting is made available to all authorised personnel via a dashboard.

The system is standards based and designed for integration with other data feeds and / or business systems to provide better situational insight(s); promote collaboration between organisations; support more timely and informed decisions given the critical nature of COVID type incidents where time is of the essence.